White-label rental plugin for ecommerce

Babies and kids grow fast - they need a new wardrobe every three months! The current options for parents are buying new organic clothes (unaffordable), buying fast fashion (unsustainable), or shopping second-hand (time-consuming). Our rental service, Borro, allows parents to rent high quality organic clothes for their children with the affordability and convenience of fast fashion, but without the cost to the planet.

Buying something you only need for a few months doesn't make sense. It makes sense to borrow it. At Borro, we only work with high-quality, organic brands which we know make clothes to last. This is a much-needed innovative solution in contrast to the current linear model of make, use, throw away. Keeping clothes in the loop for as long as possible reduces the CO2e emissions by 49% and provides busy parents with a convenient and affordable solution to fast-growing kids.

While our customer base is growing, we recognise that we need to make this innovative opportunity available to more parents. We need to work with the retailers, not compete against them. They have the clothing expertise and existing customer base, and we are building the technology. Combined, we can create a truly unique and innovative solution that gives parents a convenient sustainable shopping experience, creates extra revenue for retailers, and disrupts the damaging fast fashion industry.